Rethinking Maternal Responsibility: Prosecuting “Failures to Protect” and the Criminalisation of Domestic Abuse Victim-Survivors

This project examines how the criminal justice system responds when children are harmed or killed in the context of domestic abuse, focusing on the ‘failure-to-protect’ offence under Section 5 of the Domestic Violence, Crime and Victims Act 2004. It aims to develop a theoretically grounded framework for understanding how key actors in the criminal justice process interpret maternal responsibility for male-perpetrated violence against children, drawing on doctrinal analysis as well as insights from feminist legal theory and cultural theory.
Originally introduced to enable prosecutions where it was unclear which adult caused a child’s death, concerns have been raised that this offence has been used disproportionately to prosecute mothers, particularly those experiencing domestic abuse. The legal basis for liability – whether a mother was, or ought to have been, aware of the risk, whether the act was foreseeable, and whether she failed to take “reasonable steps” to prevent it – is complex and open to interpretation. Key questions arise about how factors that may influence what a mother can ‘reasonably’ do, such as coercive control and systemic disadvantage, are understood by prosecutors, judges, juries, and other professionals.
Despite its potentially profound consequences for families, the offence has received limited scrutiny in legal scholarship, domestic abuse advocacy, and professional practice across criminal justice, family law, and child protection. There is also limited understanding of how intersecting inequalities – such as poverty, racism, disability, or mental illness – shape mothers’ experiences under this offence.
This project investigates how maternal responsibility is constructed – that is, interpreted, expressed, and applied – in Section 5 cases, focusing on why and how mothers are held culpable for male-perpetrated domestic violence. It analyses prosecutions, criminal justice outcomes, and professional narratives in legal judgments and statutory reports to explore how maternal culpability is framed in this context.
The project combines analysis of prosecution and conviction patterns with in-depth examination of legal judgments and professional reports to identify recurring themes and the stories they tell about mothers, responsibility, and blame. It also involves participatory workshops with survivors and practitioners, leading to the co-creation of a short film. These workshops will enable participants to engage with and respond to the findings, co-producing stories that may reveal or challenge assumptions about systemic constraints, coercive control, and structural disadvantage. The film will act as both a research tool and a creative output, translating insights into a form designed to reach and resonate with professional and public audiences.
By centring experiences of coercive control, systemic failings, and intersecting inequalities, the research seeks to challenge and reframe prevailing professional and public understandings of how maternal responsibility is understood in the context of domestic abuse. Findings will inform awareness of the need for feminist, context-sensitive interpretations of ‘reasonable steps’ under the law and create the conditions for potential law and policy reform, with the film acting as a key means of amplifying these insights and broadening their impact, alongside academic dissemination.
The project aims to:

Investigate how maternal culpability is constructed in Section 5 ‘failure-to-protect’ cases.
Examine whether, and if so how, systemic constraints – such as coercive control, institutional failings, and intersecting disadvantages – are overlooked in these constructions.
Generate new, theoretically grounded understandings to challenge conventional professional and public narratives about maternal culpability, with impact achieved through both academic and creative outputs.